Community eCommerce facilitated home food delivery

Introducing the Stok.ly "community eCommerce" platform.

This innovative solution will enable local retailers such as butchers, bakers, cafes, delis and grocers to sell their goods online to local communities from a community website e.g. "Cheltenham Traders."

Selling on one localised, own branded website (which is automatically generated from within the Stok.ly software at no extra cost), for local customers to create and pay for one basket of goods and receive one delivery of all items ordered to their home.

Stok.ly delivers UK retailers with electronic point of sale (ePos), stock control, eCommerce integrations, automated order fulfilment and courier integrations to collect, distribute and dispatch sales orders.

The objectives are:

* * Offer a viable, scalable, alternative to supermarket home food delivery
* Reduce the need for people to visit supermarkets and risk spreading/contracting Covid19
* Support the delivery of food to the homes of keyworkers in the NHS
* Reduce pressure on NHS and save lives
* Keep retailers trading through these difficult times and maintain income to keep their business a viable ongoing proposition
* Support those retailers whose products are not classified as essential, but would not survive a prolonged shutdown
* Reduce pressure on the treasury by reducing the number of furloughed workers on the Job Retention Scheme

If you are a retailer in a local community, please contact us at [[email]][0] or call 01432 371974 to discuss how we can help you and your local community.

[0]: mailto:[email]

Additional Information

After consultation with a number of BIDs, we received the following feedback with requests to extend the scope and functionality of our Community eCommerce project.
1. Integrate weighing scales to deliver a complete in-store/stock-room/eCommerce solution for independent food retailers
2. Add the functionality on the eCommerce website published from Stok.ly, for shoppers to select items that are authorised for substitution, and build functionality into live “pick lists” that update sales orders as items are “substituted” which may incur a refund etc.
3. Expand the “merchant payment” functionality to enable “marketplace payments” which would automatically distribute the funds into individual merchant accounts after a successful payment has been made by a shopper. This would remove the need for Community eCommerce sites to appoint a “Treasurer” who would be responsible for distribution of funds to merchants (a possible cause of friction in a group).
4. Expand the scope of the Community eCommerce platform to include “non food” independent retailers and create a true “Community eCommerce” hub open to all local retailers – food and non-food alike. Functionality to separate food and non food items for “picks” and couriers is required.